Quanterra Systems: QFlux, Novel Monitoring-as-a-Service to Ground-Truth Carbon Monitoring Solutions

**Quanterra Systems ('Quanterra')** is a UK-SME focused on increasing confidence in Nature-Based Solutions (NBS) with the power of analytics for tackling climate change, by providing robust, affordable, and timely measurements of ecosystem carbon flows. They provide environmental monitoring services to measure carbon flows for projects where carbon is accrued below the surface and, therefore, typically hard to measure.

NBS is the sustainable management and use of natural features and processes to tackle socio-environmental issues and has the potential to capture carbon in plants and soils via improved land management. While tree plantation and other NBS measures are well-known for climate mitigation, soil restoration has the potential to store considerable amounts of carbon, but is less well-established as an approach. NBS offer more environmental benefits and are less expensive to adopt than man-made carbon capture solutions. However, a lack of confidence and trust in data collection and metrics measurements nullifies the offsetting, insetting, improved land management, and other initiatives.

Quanterra, in collaboration with the UK Centre for Ecology and Hydrology (UKCEH), will deliver and test an innovative solution, **"QFlux"**, to measure carbon flows at landscape scale. Combining hardware (towers and complex sensors) and Quanterra's data processing expertise, QFlux will help better monitor carbon flows and gather rich information that can be used for the optimisation of farming and land management practices.